'Redeeming death: mortality, portraiture, and the quest for salvation in Tudor England and Wales'.

The project will take the National Portrait Gallery's unique collection of Tudor portraits as its key source for investigating sixteenth-century responses to mortality, self-fashioning as reflected in Elizabethan portraiture, and their relation to theological precepts and spiritual coping strategies developed in the context of the English Reformation.